Insertion System development

There are 5.4 million three storeys plus buildings built before 1980 (English Housing Survey, Jan 2020) in the UK requiring insulation, but because they have continuous wall cavities from the bottom to the top of the building there are no current cavity wall insulation methods on the market to provide damp-free, adequate insulation. Carbon Cut has developed a tried-and-tested novel 'retrofit tray' that can be fed into the cavity walls of these buildings to resolve these problems. The project is to develop an insertion system for the patented Carbon Cut cavity tray solution. A blueprint for the insertion system has been developed and patented. The next stage is to build a prototype insertion system so that it can be tested under 'laboratory/site' conditions (industrial research) to show that the existing Carbon-Cut tray can be applied to the required height and length of cavity. We have support from the University of Portsmouth to evaluate the effectiveness of the insertion system and we will involve the insulation industry as the service user. By 2026 Carbon-Cut will be able to apply the carbon-cut system to 46,764 flats, helping 100,000+ people with decreased energy bills and eliminating damp conditions: leading to a better quality of life. There are currently no companies involved in the building insulation industry, working with pre-1980s building stock with this issue. The solution currently had been to, e.g. clad the building (ban, while the Grenville Tower enquiry is running). There is a health and safety issue related to this. This project will help meet unmet regulatory requirements (2018) regarding insulation for tenanted properties and Government policy requirements such as amendments to the Climate Change Act 2008 (Net Zero Carbon). The Government says (July 2019) widespread deployment of energy efficiency measures will need to be a key pillar of achieving this by 2050\. Since the target buildings are not currently suitable for cavity wall insulation, the introduction of Carbon-Cut's solution will enable the insulation service industry to offer insulation to a whole new cohort of customers. This will generate new revenue for these companies and UK plc and creating new skilled trade jobs to deliver these new opportunities.